Mechanisms of Plastic Degradation and Microplastic Formation in Landfills: Implications for Metal Mobility and Recovery

The proposed PhD project will develop new understanding in the mechanisms of plastic degradation within a landfill site, the products of degradation and how these products contribute to metal mobility within a landfill site. The products of degradation will go beyond micro and nano plastics, developing new chemical understanding of fingerprint compounds present in leachate which could inform site operators of the status of contained plastics and how to control/limit/enhance metal mobility.